Innovative cryogenics for superconducting single-photon detectors

This QuantIC industrial PhD studentship will provide an exciting and rewarding training opportunity for a doctoral student to work at the cutting edge of cryogenics for quantum technologies. The project will be jointly hosted by the Quantum Sensors group at the University of Glasgow, and Chase Research Cryogenics (CRC), Sheffield. The Quantum Sensors group (led by Professor Robert Hadfield) is the UK's leading research group on superconducting nanowire single-photon detectors (SNSPDs). These devices set the gold standard for low noise, high speed, high efficiency single photon detection in broad spectrum of quantum technology applications. Key application areas include single photon LIDAR, ghost imaging and ground-to-space quantum communications. In QuantIC phase 2 Prof Hadfieldis responsible for scaling up SNSPDs to large format arrays and extending photon counting performance from near to mid infrared wavelengths.CRC, founded by Dr Simon Chase in 2003is a global leader in innovative cooling solutions for the 4K to >100 mKrange. CRCis a key supplier for 4 international startups supplying SNSPD platforms for the global market in quantum technologies. CRCis growing rapidly to meet this demand, and now consists of 6.5 employees on dedicated industrial premises in Sheffield. This the industrial student will develop innovative cryogenic systems for deployment in cutting edge quantum technology partners. This is an exciting opportunity for an ambitious student interested in applied quantum technologies at the interface of physics and engineering.